Heterophase Polymerisation of Biobased Monomers for Sustainable Stereocontrolled Latexes

New solutions in the sustainable polymer field are crucial to increase its industrial appeal and compete with the current fossil-based polymers. Our
main goal is to develop waterborne biobased polymers, following sustainability principles, that excel in performance and foster a circular economy.
We propose a multidisciplinary approach based on sustainable polymer chemistry and stereochemistry, materials science, and engineering of
colloidal systems.
In this project, we will use sustainable chemistry concepts to develop biobased polymer latexes through click-chemistry in aqueous dispersions.
These methods will increase the sustainability of synthesis, while also enabling specific stereochemistry to be maintained within the polymer. This
will enable combination of thermomechanical properties of stereocontrolled polymers with the processability of colloids. Sugar-derived isohexides
will be used as platform to prepare stereospecific building blocks for polymer latexes obtained by click-chemistry polymerisation in emulsion-based
systems. Thermomechanical properties of stereocontrolled polymers will be thoroughly characterised and tuned to be equal, or exceed, petrolbased
counterparts. To assess further processability advantages, polymer latexes with controlled stereochemistry will be addressed by 3D printing
methods.
SusStereoNano will provide, via the MSCA-PF program, a nurturing world-class environment for the fellow to follow on a successful career as
principal investigator. This will be achieved by developing relevant skills supporting this career path combined with unique training in sustainable
polymer chemistry, stereochemistry, and additive manufacturing provided by The University of Birmingham (UoB) and guided by a tailored
Personal Career Plan. The dissemination of results will target experts and the society through outreach activities. UoB has a track record in training
future leaders in polymer science aiming to establish new technologies worldwide.